Quantum Information Applications with Cavity Quantum Optomechanics

This thesis will utilize the tools of quantum optics to explore how cavity quantum optomechanics can be employed for quantum information applications. A key topic will be the exploration of Gottesman-Kitaev-Preskill quantum states of mechanical motion: how to generate such states? How to manipulate such states including performing gate operations? And, what is the ultimate performance achievable in such systems? This research will dovetail with academic research exploring the fundamentals of physics and with the emerging quantum technology sector.